Democracy Matters: A Constitutional Assembly for the UK- A Comparative Study and Pilot Project

In the wake of the Scottish referendum on independence the UK is undergoing a rapid period of constitutional reflection and reform. The Smith Commission has set out a raft of new powers for the Scottish Parliament, English devolution has taken the form of a number of bi-lateral 'city deals', and Cabinet Committee on Devolved Powers (chaired by William Hague) has reported on options for change in Westminster. One critical component of this frenetic period of reform has been the absence of any explicit or managed process for civic engagement even though the Prime Minister's statement on the 18 September 2014 emphasized that 'It is also important we have wider civic engagement about how to improve governance in our United Kingdom, including how to empower our great cities. And we will say more about this in the coming days'. The creation of a citizen-led Constitutional Convention has been promoted through a number of letters in the national media, calls from senior figures within academe and the third sector and even a major petition to the Prime Minister. On the 5 Dec. 2015 William Hague responded to this pressure by publishing an open letter to some of the individuals and groups making this research grant application in which he conceded that although the coalition government was focusing on the delivery of devolution in the short-term there would be a need for a broader process of public engagement about the constitutional system as a whole. 'A constitutional convention' Mr Hague acknowledged 'is one way of doing this'. The Labour Party has formally committed itself to launching a Constitutional Convention if it forms the government after the next General Election and the Liberal Democrats, UKIP and the Green Party have also made this a core element of their plans for the future, making this a genuine cross-party issue.

The issue of holding a Constitutional Convention has therefore shifted from the periphery of constitutional debates in the UK to the very core. The likelihood of a hung parliament after 7 May 2015 and the inter-party deals that will be required to form a coalition plus the existence of unresolved constitutional questions that require resolution makes the establishment of a constitutional convention more likely. The urgency - and therefore rationale - for this application is that a major skills and knowledge gap exists at the centre of government. The Cabinet Office has no specialist knowledge in terms of how to design, manage or implement major public-led democratic innovations. Other countries and regions, by contrast, have undertaken deliberative public consultative exercises - most notably the Netherlands, Iceland, Canada and Republic of Ireland have organized constitutional assemblies. As such, they offer valuable lessons and insights that need to be harnessed within the UK. There is also a major need to take these insights and feed them into pilot projects in the UK to test not only their generalizability across and between countries but also their capacity to be scaled-up from the comparatively smaller scale of previous experiments to a country with 64.1 million people. The need to get these UK-based test cases up and running so that their findings could inform future plans to establish a Citizens Assembly in late 2015 adds an urgency that pushes this application beyond the standard response mode application process with its 26 week decision-making process. This research will run two pilot constitutional assemblies around the theme of decentralisation in the UK. They will address the question of how civic engagement can be delivered, where power should lie across and within the nations of the UK and will be organised as a 'proof of concept' exercise with significant potential to influence the next UK government's decision on how to commission and execute a Constitutional Convention.

Potential impact
This research will adopt a number of pathways to impact that are based on two principles: (1) the art of translation; and (2) the notion of 'talking to multiple publics in multiple ways'. This project is therefore intended to be an example of engaged scholarship that is both relevant and accessible within and beyond academe. Specific and detailed plans are set out in the 'Pathways to Impact' document (attached) and are set out below:

1. Academic articles and book chapters.
2. A PSA Media 'Breakfast Briefing'
3. Triple-writing to ensure all outputs are 'translated' into forms that are designed for different audiences in terms of length and style.
4. Weekly blogposts using established international outlets such as 'The Conversation' and then cross-posting across the blogs of the advisory panel members and the Partner Network.
5. Regular submissions of evidence to select committees at both the devolved and national levels.
6. A practitioner guidance note that pulls together the insights, lessons and implications of this research for officials charged with organization a post-election National Citizens Convention.
7. The BBC have been part of the build-up conversation to this application and are keen to utilize the project in a variety of ways.

It should also be noted that Matthew Flinders was an award winner in the ESRC's 2013 'Overall Impact Champion' category, he has written and presented award winning programmes for the BBC and he wrote elements of the current ESRC 'Impact Toolkit'. The applicants therefore understand that impact starts at the beginning and not the end of a project and have built a number of impact capacities, notably the Advisory Board but also an impressive and international Partner Network. The impact potential of this project is very much linked to having a practitioner partner as a Co-I on this project - the Electoral Reform Society (who are themselves internationally networked and have offices in Scotland and London). The Crick Centre offers additional impact capacities in the form of a media suite, a number of Artistic Residencies and the recent appointment of a number of Crook Public Service Fellows that will be focusing on devolution and democratic change over the next twelve months in the UK and will therefore offer clear research and impact synergies (specifically Claudia Chwalisz from Policy Network and Sarah Lyall from the New Economics Foundation). The project will also be associated with the Centre for Constitutional Change at the University of Edinburgh and will therefore be able to access their impact capacities (Prof. Michael Keating is on the Advisory Board of this application).